Exploring SES, gender and ethnicity gaps in teacher judgements and the implications for university participation

I will use three approaches to explore discrepancies across groups in teacher judgement, exploiting the 2020 exam cancellation. Pupils were unable to sit exams and most schools were closed, meaning in-person external exams were impossible. Instead, teachers were asked to provide students with the grade they could have attained had they sat the exam (Centre Assessed Grades, or CAGs). Prior to the pandemic, pupils had received predicted grades from teachers to enable them to apply to university courses through UCAS (UCAS predicted grades, UPGs).

I intend to use these CAGs, UPGs and "counterfactual grades" (CFGs) in my analysis to answer the following research questions:
[RQ1] Are there systematic differences in how teachers predict the grades of different groups of students?
[RQ2] Does this differ by the subject of A-level qualification?
[RQ3] Do teacher-predicted grades affect the university course students ultimately enrolled in?

Our approaches:
1. Across-year comparisons (addresses RQ1 and RQ2)
First, I will estimate changes in the grade distributions for specific groups of students (by gender, ethnicity and socio-economic status, or SES) as a result of using CAGs in place of exams in 2020, relative to previous years, providing a measure of the relative gains from the CAG process for some groups over others. Note that teachers cannot be 'too generous' assessing the highest achievers, and vice-versa. These 'ceiling' and 'floor' effects would make it appear (incorrectly) that teacher judgements fell in favour of previously underachieving groups.
2. Within- and across-year comparisons (RQ1 and RQ2)
I will (partly) deal with ceiling and floor effects by making within-year comparisons across alternative metrics. By comparing UPGs in each year, and exam (2018, 2019) and CAG (2020) grades, we will see if groups that are under and over predicted in UPGs relative to exams, faced the same issue with CAGs.
I will also account for the ceiling and floor effects by estimating CFGs - the grades the student would have got had exams taken place in 2020 - using UPGs and prior achievement. I will analyse differences between these CFGs, relative to exam (2018, 2019) and CAG (2020) grades, to assess systematic differences across groups.
3. Within-year comparisons (RQ1 and RQ2)
I will eliminate ceiling and floor effects by studying how CAGs vary across groups around grade boundaries using regression discontinuity methods. In 2020, teachers were asked to rank each student within a grade level. If we see "bunching" of certain groups (i.e. high or low SES) just above or below grade boundaries, this could be evidence of systematic over or under prediction of certain groups of students.

For RQ3 I study how the move to CAGs was associated with differences in where students enrolled, compared to similar students from previous cohorts. Prior to exam cancellations, students had made their university course choices, and would have received offers contingent on A level requirements. I expect many more students in 2020 to have made their offers than in 2018 and 2019. I will create a baseline for 'typical' participation trends using 2018 and 2019, and compare differences in participation across courses by different groups in 2020. Next, I will consider which types of students were more or less likely to get into their chosen course, based on their CAGs, relative to their counterfactual grades from method 2, and the baseline.

This project will provide valuable evidence on teacher-predicted grades and their role in students' choices and outcomes. This evidence will help teachers and those who train teachers to improve their predictions and better understand the impact of these predictions on students. It will also help policy makers to implement changes that make the system fairer to all students by minimising the impact of any teacher errors when making predictions.